Socio-Ecological Relations of Community Cultivated Food Environments and their impacts on Food Biodiversity - A case study of Brighton & Hove

How can urban food environments be leveraged to promote food practices that support healthy communities and sustainable cities?